Musical Transformations: Collaborative music making with people of marginalised genders

This research explores how collaborative music making is created by, and can create, spaces of care and collective resistance that challenge systems of power and gender inequality.

It offers a contribution at the intersection of anthropology, ethnomusicology, popular music studies, gender studies, and music sector policymaking and practice. My position as a musician, anthropologist and worker at a music charity enables me to bring together different but connected sites/groups of people: grassroots music charity Girls Rock London (which provides music making opportunities for women, girls, and trans and non-binary people), queer-feminist band Glorybox, and a range of musicians and music organisers.

I am taking an ethnographic approach: a long-term, qualitative method grounded in the perspectives of research participants, including myself, as a Girls Rock London trustee and Glorybox bandmember. My 'fieldwork' comprises participation in Glorybox rehearsals, performances and residencies, and Girls Rock London workshops, events and meetings. I will also lead interviews with Glorybox members; Girls Rock London project participants, staff and volunteers; and a range of musicians and music organisers.

Placing self-organised music making in conversation with the arts, music education, charity and commercial music sectors, this research aims to investigate and strengthen connections between those sectors and anthropology; support and improve the practice of organisations using music to address exclusions experienced by young people and adults of marginalised genders; ground practice and policy in theory and research; and contribute to research that is grounded in the lived experiences and perspectives of people of marginalised genders.